Care networks in later life: A comparative study of five communities in Indonesia using ethnography and surveys

As people age, they sometimes need care or practical help with daily activities. Usually family members provide most of this care. But families are becoming smaller. Adult children move away. Women go out to work and care for young children. Not every older person has children. These trends are making it more difficult for families to care. Additionally older people's care needs are becoming more complex. They may suffer from several health problems and disabilities, such as dementia, or need care over long periods. Unless different carers cooperate, older people may receive inadequate care and carers become overburdened. This raises the central question for this research: How can acceptable care for older people in rapidly changing societies be developed without creating unsustainable or unfair burdens on those providing the care? In order to answer this, we first need detailed answers to these questions: What care needs do older people have? Who provides care and why? What does acceptable care look like, and how are people who need care perceived? Who doesn't get appropriate care and why?

This project addresses these questions for Indonesia, the fourth largest population in the world. It is a rapidly changing, multi-ethnic country. Some areas have nuclear families, as in the UK; others have complex families, as in India or China. Many families are poor, and there are large wealth differences. These aspects make it an interesting country for comparative research from which wider lessons about care provision in later life can be drawn. Our approach is to first do ethnographic research in five different communities. This involves a researcher living among the study population, observing daily life and repeatedly interviewing older people who need care and their carers. We chose the communities because they are already being studied for another project, funded by Australia, to which we are linked. This means the researchers know the communities, and we can share data. Once we know what kind of care needs older people have, who provides care, what acceptable care looks like and what the burdens of care are, we will design questions for a household survey done in the same communities. This will allow us to analyse how common certain arrangements or problems are, and whether there are differences between men and women, rich and poor, and the different communities. By including questions used in national Indonesian surveys, we can also compare our findings to those surveys.

Three ideas are central to our study and capture where our main theoretical contributions lie. First, we think that care is a cultural practice. By this we mean that culture shapes preferences for care providers, what counts as acceptable care, and what being dependent does to a person's social value. This is why we use ethnography, which uncovers local values and preferences, and why we compare ethnic groups within Indonesia. Second, we recognise that care is often provided by a mix of family members, neighbours, health care providers and volunteers, and care needs evolve. This is why we collect data on people's complete care networks over time. We also seek people's life histories to analyse how care in later life is related to an older person's past contributions. Third, we understand that older people differ in terms of gender, wealth, family networks etc. This is why we collect information on people's economic, demographic and social status and compare care among sub-groups.

Our research is timely because the World Health Organisation (2016) has called on developing countries to implement sustainable long-term care systems. The Indonesian government wants to develop a long-term care system, and district governments want to meet local care needs. For this, they need to know who is currently providing care, what works well, how familial care can be supported, and where gaps in care provision occur. We aim to provide that knowledge.

Potential impact
Rapid population ageing in Indonesia is raising the need for long-term care (LTC). Continuing to delegate LTC exclusively to informal carers will put unsustainable and inequitable burdens on families and threaten the quality of care. Lost economic and social potential, both of older people and their carers, is but one result of failing to improve care provision and support informal carers. These challenges are recognised at regional, national and local levels. The impetus for developing LTC systems which harness and extend existing provision is currently great. Yet detailed evidence is needed as the basis for developing policies, guidance and training. Our study will generate rich data and arguments on older people's care networks in five diverse communities across Indonesia to inform policy and practice at this critical juncture in LTC planning.

Who will benefit from this research?

The research aims to generate impact at local, national and regional levels.

A) Study communities and their districts and sub-districts:
> older people and their informal carers;
> local healthcare providers;
> Third Sector groups supporting long-term care and dementia care;
> public and private formal care providers;
> district officials responsible for health and social welfare budgets.

B) National level (Jakarta):
> Stakeholders developing and implementing a long-term care Strategy for Indonesia (Sub-Directorate of Older Persons, Directorate of Family Health, Ministry of Health; Directorate of Social Welfare for Older Persons, Ministry of Social Affairs; Directorate of Older Persons' Resilience and Frailty, National Board of Population and Family Planning; Ministry of National Development Planning)
> National NGOs supporting older people (e.g. Indonesia Ramah Lansia, Alzheimer's Indonesia, Yayasan Emong Lansia);
> Formal care provider networks (e.g. Insan Medika).

C) Regional level:
> International organisations developing guidelines, best practice and training on long-term care in Southeast Asia and advocating for policy implementation:
> HelpAge International (Asia-Pacific), our project consultant
> World Health Organisation (Southeast Asia Regional Office)
> Asian Development Bank

How will they benefit from this research?

The identified stakeholders will benefit from the study through evidence, arguments and capacity building.

The study will deliver locally contextualised evidence on the nature of older people's care needs, care preferences and care networks; on linkages between different care providers and barriers to their integration; and on subgroups vulnerable to a lack of adequate care. This evidence will be produced with our consultants in an accessible, policy-relevant format to enable national and local stakeholders to base the planning and implementation of LTC on actual needs and circumstances, rather than assumptions (e.g. about families' caring capacity).

The study will develop evidence-based arguments about the benefits of LTC provision to allow regional and national groups (e.g. WHO, HelpAge, Alzheimer's Indonesia) to campaign for and support the budgeted implementation of LTC systems in the region. We aim to demonstrate actual and opportunity costs to families (particularly women) from caring and the loss of social and economic participation from having unmet care needs. This will allow campaigners and policy makers to present long-term care as a key factor in poverty reduction, age inclusion and gender equity.

The study will enhance the capacity of older people and carers at local levels through tailored information and training. Local health centres and community groups will be engaged in the training to enhance its sustainability.